Off World Interactive 360 degree XR live-streaming

We develop live, interactive, XR broadcasting solutions and offer them to prosumers and enterprise partners in a range of different software solutions.

We streamline the process of creating and delivering interactive XR and digital content opening up the content format to the full imagination of global creators.